University of Wolverhampton and The Severn Partnership limited

To improve rail safety training by using games engine technology to simulate trackside conditions, situations and incidents 'virtually' during a training course. Helping attendees for whom English is not their first language and engaging people without paperwork overload.